Team Repair

Team Repair is the world's first circular programme, teaching children in Key Stages 2 and 3 science, technology, and the life skill of repair. This initiative is led by Megan Hale, CEO and Co-Founder, whose mission is to revolutionise STEM education to enable all children to thrive after struggling with confidence and learning difficulties.

The Team Repair programme is based on the co-founders' experiences as children, being inspired to become engineers by taking broken things apart and trying to fix them. They send children electronic gadgets at home or school with carefully planned faults and all the tools needed to fix them. Teachers are provided with lesson plans and engaging science videos so they can deliver a high-impact lesson no matter their previous knowledge of electronics, repair or science.

The current product is used for science clubs and extracurricular activities; however, the children attending these lessons would already be STEM Devotees with confidence and capability from traditional science education. But from IMechE's Five Tribe report, it is found that these children only make up 30% of the classroom and are majority middle-class, white men with STEM influencers at home. This means that targeting their current user group only worsens the STEM workforce diversity problem, skill shortage, and inequity within education.

The "Build" Fund will enable Team Repair to continue their growth journey by allowing them to unlock the potential they see in an affordable and scalable school offering that can be integrated into the curriculum.This project will significantly benefit society - economically, socially and environmentally, by allowing children from all backgrounds to access our programme. In the short term, they are instilling a repair mindset in the next generation to reduce the **1.5 million tonnes** of e-waste going to landfills in the UK every year. In the long term, we are teaching children to think creatively through problem-solving, aiming to tackle the STEM skill shortage that costs the UK, within all sectors, **£1.5 billion a year**. We will encourage this new generation of scientists and engineers to think creatively, giving hope to solving society's biggest problems. By enabling Team Repair to be taught as part of school curriculums, they can offer hands-on, creative STEM learning to various socioeconomic backgrounds.